Side-channel analysis and countermeasure on Post Quantum Cryptographic

"Side-channel analysis (SCA) exploit the relationship between side-channel information like power consumption, electromagnetic field or computational time and the data executed inside the integrated circuit. SCA is a real threaten to all cryptographic devices. Even though the conventional cryptographic algorithms like AES and the modern PQC algorithms like Latitce-based, code-based, multivariate-based Post-Quantum Cryptography are proved safe in theory, their implementations leak sensitive information to side-channel through information like power consumption, electromagnetic field, and computation time. SCA applies divide and conquer strategy to find leakage of each small number of key bits group to side-channel while executing those data to find the whole secret key. Recently, Machine learning (ML) based SCA is developed with many successful for attacking cryptographic devices. In SCA circumstance, ML can automatically learn the features of the sensitive data (secret key or message) represented on the traces collected from a device, find the leakage operation of that implementation before applying it to find the working secret key on similar device.
This project applies ML to answer the questions of How secure an PQC implementation is under SCA, where does leakage come from and proposes protection methods. It helps to reduce the risk of SCA on PQC before deploying.
This project includes:
- Propose SCA model(s) for PQC like code-based or multivariate-base implementations.
- Apply available ML method in SCA to PQC implementations (on hardware and/or software).
- Develop efficient ML models for SCA.
- Detect the leakage points / operations in PQC implementations and suggest SCA countermeasure where applicable."